Brand Nuova

Our project aims to revolutionise the retail experience through an innovative interactive app for Apple Vision Pro. Leveraging cutting-edge ARKit and RealityKit frameworks, we enable users to explore virtual stores seamlessly integrated with real-world environments. Brands and stores can easily upload their VR/AR spaces, offering customers immersive shopping experiences from the comfort of their homes.

Our platform provides intuitive creation tools for businesses to design and update their virtual storefronts effortlessly. With robust content management features, including product catalog management and real-time updates, retailers can showcase their offerings effectively.

By bringing together advanced technology, seamless user experiences, and secure payment processing, we're reshaping the future of retail, offering unparalleled convenience and excitement in the virtual shopping realm.